Opening the highway from genome sequencing to antibiotic discovery

New antibiotics are urgently needed to replace those that are lost to increasing antibiotic resistance. Ourtechniques focus on using Synthetic Biology to transfer the biosynthetic gene clusters for antibiotics frompoorly- and un-characterised environmental species into optimised SuperHosts. Traditional approaches for thisfocus on constructing bacterial or phage-derived artificial chromosomes; our approach provides a step-changeto the protracted traditional methods. We propose new methods that will also accelerate discovery andexploitation of previously unseen antibiotics from existing libraries.